Generating Whitefly-Resistant Plants

Technical abstract
Bemisia tabaci is a phloem-feeding whitefly that lives predominantly on herbaceous species. It is a considerable pest of ornamental, vegetable, grain legume, and cotton production, causing damage directly through feeding and indirectly through the transmission of plant pathogenic viruses. B. tabaci is distributed nearly worldwide and has risen in status to one of the most globally damaging pests of open field and protected crops.

The whitefly’s ability to disperse is exacerbated by its extensive movement through commerce of plant products around the globe. In a new territory, its small size and rapid reproductive potential result in explosive population growth. This pest is a major threat for food security at a global scale, being the poorest areas of the world the most susceptible to its devastating effects.

Although integrated crop management has been used to control Bemisia populations with limited success, insecticides are still the main control system. In addition to the potential undesirable impact of insecticides on the environment, whitefly populations have developed a high degree of resistance to several classes of chemical insecticides, which may render this solution useless in the near future. Of note, an innovative alternative method to control this pest with durable efficiency and without environmental side effects could rely on the use of specific RNA silencing.

We have shown that we can silence specific genes of a phylogenetically closely related insect to whitefly, the green peach aphid Myzus persicae, by plant-mediated RNA interference (RNAi), i.e. by feeding this aphid species on plants that express transiently or stably double-stranded (ds) RNA to aphid genes.

The overall purpose of this project is to investigate if we can use plant-mediated RNAi to generate whitefly-resistant plants. In the future, we will use this RNAi approach to generate whitefly-resistant crops.